Prosecuting Piracy in Peacetime: Crime, Empire, and the High Court of Admiralty, 1607-1618

PhD Studentship in History in Collaborative Doctoral Partnership with The National Archives

By studying the criminal branch of the High Court of Admiralty, this project will explore the relationship between law, crime, and empire in the early modern maritime world. The project will focus on the early seventeenth century, when England, Scotland, and Ireland were first united under one monarch in James VI and I, while British commercial and colonial activities expanded, establishing both exchange and conflict with a greater range of communities and cultures around the world. While James also made peace with other imperial powers, his government struggled to control its seafaring subjects, many of whom did not abandon the plundering habits they had previously adopted in wartime.

The High Court of Admiralty offers a unique opportunity to examine this important moment in British imperial and maritime history. The project will combine history from above and from below, examining both the state policy implemented by the court and the experiences of the diverse range of people who appeared before it. Witnesses and litigants in the court included pirates, merchants, and sailors, their families, members of other maritime trades, and people from beyond Britain - such as seafarers from Islamic North Africa who were accused of piracy. The project will therefore integrate institutional, political, and social history to investigate this court as both an instrument of empire and a site for imperial confrontations (whether between Britain and its own subjects or involving other communities).

Within the scope of the project's stated objectives, the student will be encouraged to develop the research agenda and questions to follow their own interests, and (under the guidance of the supervisors) will design and implement the research programme. The student will also receive extensive training in both archival practice and historical scholarship, as well as being introduced to newly developed techniques from digital humanities.